Reversible Acrylic Polymers based on Covalent Adaptable Networks

Covalent Adaptable Networks (CANs) are a new paradigm in polymer science and consist of dynamic crosslinks. Although different chemistries have been recently reported, the understanding of the physical properties of these systems is limited. The initial aim of the research is to comprehensively compare different types of dissociative or associative dynamic exchange reactions in the same acrylic network and critically examine their material performance including rheology, thermal and mechanical properties. This critical knowledge will be used to design new reversible acrylic polymer networks which perform in use as adhesives but can be triggered to provide reversibility and enable re-use of materials - relevant to a future more sustainable circular economy.